ReYa: Reuse Yarn

Context
The climate action NGO WRAP reported that the fashion industry is the third largest contributor to global carbon emissions and 80% of this is determined during design/production. However, in a consumer-driven fashion industry, design choices informed by manufacturing cost and aesthetics, take precedence. By demonstrating consumer/designer acceptance of novel processes, this project will guide knitwear manufacturers towards supporting increased designer agency in making sustainable choices.
Challenge
The UK online fashion retailing market is predicted to reach £43bn by 2027. Gen Z is the largest market segment, but demonstrates a significant value/behaviour gap, where personal choices, driven by the low cost and rapid supply of fast fashion, do not follow environmental consciousness. Textile colouration accounts for 180mm tonnes (15%) of fashion’s carbon emissions however, colour is key in online sales, therefore garment manufacturing focuses on precise colour repeatability despite the difficulty of accurate digital colour communication.
Nuanced designer colour choices result in the purchase of single-season materials or overproduction, creating pre-manufacturing waste (deadstock) of which only 12% are reused. Reuse of deadstock yarn, available in limited colours and quantities, is limited is limited in commercial production, leading to disposal by incineration. This contributes to the waste of an estimated $120bn of deadstock materials.
The UK Environment Agency advocates waste reduction is paramount in addressing the fashion industry’s environmental challenge. Reusing 0.5% deadstock yarn in novel colouration methods could save 100,000 tonnes of CO2 but would affect colour consistency. In a consumer-led industry, this paradigm shift in manufacturing mindset, away from accurate colour repeatability, requires evidence of consumer/designer/manufacturer acceptance.
In Royal Society funded research, deadstock yarn was blended during knitting to mitigate colour and count inconsistency and testing demonstrated that 81% of consumers will accept colour inconsistency in online purchases (n=311, Gaston, July/August 2024). The views of design stakeholders are now needed.
This project aims to demonstrate the effective reuse of deadstock yarn in novel knitwear colouration. It will assess the acceptance of reduced colour specificity as a sustainable design practice within the professional knitwear design community and their target GenZ consumers. Maximising the impact of novel processes requires designer education. Co-designed knitwear and colour educational resources will inform sustainable design choices for current and aspiring designers beyond the project.

Objective/Benefits1: Demonstrate the viability of using deadstock yarn in commercial knitwear.

Producing industry-standard knitwear using deadstock yarn in a range of aesthetics, designed for and with GenZ consumers will provide a template for use across the knitwear industry, reducing deadstock waste.

Objective/Benefits2: Test acceptance of novel colouration methods with designers.

Evidencing that reduced colour specificity can produce creative excellence in design and does not directly influence consumer purchasing decisions, providing a sustainable colouration tool for commercial knitwear production.

Objective/Benefits3: Develop educational resources to support the use of novel colouration.

Enabling the transfer of experimental processes into professional design practice and maximising their impact, through high-quality resources, demonstrating the importance of design research on innovation and growth.